Biofabrication and characterisation of a new class of functional and durable auricular cartilage implants

Introduction:

Abnormal appearance of ears can be congenital (affects >1:5000 births in Europe) or acquired (>1:500 population). Acquired ear deformities result from trauma (including burns and animal bites) or previous surgery following skin cancer excision. Defects can be disfiguring, with a profound effect on quality of life and psychosocial impairment for patients. Patients undergoing ear reconstruction for defects following cancer and trauma require long-term, stable repair. The current gold standard is to use the patients own rib cartilage to reconstruct these defects surgically. Donor cartilage, however, is limited in supply, feels different to ear cartilage, tends to get reabsorbed over time and its harvest, usually from the ribs, is associated with complications including pain, lung damage, chest contour deformity and scarring. Synthetic materials have been shown to pose the risk of infection, extrusion and foreign body reaction.

Our aim is to create functional yet durable cartilage for ear reconstruction. The current generation of tissue engineered cartilage tends to be fragile, easily breakable and once implanted into animals or humans tends to undergo shrinkage and collapse resulting in suboptimal reconstruction. We have undertaken a review of the literature and identified that many groups have used a variety of non-related stem cells, such as those derived from bone marrow or fat which do not produce the elastic cartilage required for craniofacial reconstruction. They also fail to address the fact that many tissue engineered tissues are immature at the time of implantation hence the tendency to get reabsorbed. Traditional tissue engineering techniques consist of cell seeding of scaffolds, which fails to replicate the complex microarchitecture of native cartilage tissue.

Methods:

Observations in developmental biology have shown that function of tissue follows its native form (microscopic and macroscopic structure). In order to create true like for like tissue for reconstructive surgery it will be important to accurately reproduce native tissue structure. My objective is to use stem cells that are already present in the tissue, normally responsible for everyday maintenance and repair, which can produce elastic cartilage. These chondroprogenitor cells have the ability to produce and react to tissue-specific developmental cues in order to regulate normal growth over the lifetime of the patient. I have undertaken some preliminary experiments which demonstrate we are able to localise and grow these cells. We will use a small sample of the patients own cartilage and expand the number of tissue specific stem cells. These cells will be 3D bioprinted to replicate complex tissue architecture. The tissue will then be matured using growth factors to form crosslinks mimicking the process of maturation that normally occurs as humans mature to produce durable cartilage that lasts the lifetime of the patient and matches the patients own ear in appearance and feel.

Potential Applications and Benefits:

This research entails tissue-engineering cartilage and once optimised, this can be applied to reconstruct any cartilage containing tissue affected by cancer, trauma or degenerative conditions i.e. joints, nose, trachea, intervertebral disc. The overarching principles of using tissue-specific stem cells and manipulating postnatal maturation are still poorly understood and may provide a key paradigm shift in engineering functional yet durable tissue of any type e.g. fat for breast reconstruction following breast cancer resection, skin following skin cancer excision and burns, muscle following lower limb trauma; obviating the need to use tissue from other areas of the body which is associated with donor site complications for patients.

Technical abstract
Introduction:
Patients undergoing auricular reconstruction for defects following cancer and trauma require long- term, stable repair. Current methods involve autologous cartilage harvest, which is has limited availability and is associated with donor site morbidity. The current generation of tissue engineered implants do not produce stable cartilage resistant to uncontrolled shrinkage, resulting in suboptimal reconstruction. Our objective is to combine the use of tissue specific stem cells, novel biofabrication techniques and targeted maturation to engineer a new class of functional yet durable cartilage implants that can overcome these limitations.

Methods:
Phase I - Human auricular cartilage stem cell isolation (ethics approved), storage, proliferation analysis, characterisation (FACS, Ab, qPCR)
Phase II - Chondrogenic differentiation of stem cells (chondrogenesis, osteogenesis, adipogenesis, vasculogenesis), optimise chondrogenic medium (iCelligence), pellet cultures, optimal bio-ink for auricular stem cells (hydrogel vs. type II collagens), compare with another MSC (i.e. ADSC)
Phase III - 3D Bioprinting (EnviscoTec Bioplotter) of auricular chondroprogenitor cells with bioinks
Phase IV - Growth factor-induced in vitro maturation of auricular constructs, biomechanical and biochemical testing of mature constructs, comparison with native cartilage

Discussion:
Through pilot studies, we demonstrated cellular, biomechanical and morphological differences between mature and immature bovine auricular cartilage. Our group has previously demonstrated precocious maturation of immature articular cartilage using FGF2 and TGb1. We isolated and cultured auricular tissue-specific stem cells proving feasibility. Exciting advances such as maturation and 3D bioprinting make us uniquely placed to recreate native microarchitecture and form functional cartilage with real translational potential that has wide-ranging implications for tissue-engineering, beyond the auricle.

Potential impact
Those that will benefit from this research include:

- UK Government and Policy-makers within international government - The importance of regenerative medicine as an emerging discipline is gaining worldwide recognition with a predicted world market value ranging from $2-500 billion per annum in 5-10 years; and the assumed finite reservoir of future value has encouraged many countries to invest in this area of research. This value could be exceeded if the barriers to translation and commercialization were overcome. The the House of Lords report in 2013 highlighted Regenerative Medicine as a research priority for support in the UK, recognising it's potential in delivering the next generation of healthcare with a real possibility for the UK to gain economic benefit from commercially exploiting this exciting area of technology. The UK is already in a strong position, with world-class research, key infrastructure, an active commercial sector, and a single payer healthcare regime in the form of the National Health Service.

- Commercial and private sector beneficiaries - For reasons stated above. There is a finite market value in this field and the more advanced translational groups are most likely to see greatest benefit. Combining the insights of plastic surgeons together with advancements in cell culture, biotechnology and biomaterials will open a new door for plastic and reconstructive surgeons and tissue engineers to, together, develop potentially ingenious "off the shelf" tissue-engineered solutions to repair and restore complex tissue defects which would have an inherent market value.

- National Health Service - Plastic surgeons in the United Kingdom have a diverse and varied work load which, contrary to the perceptions of the media, comprises a relatively small proportion of purely aesthetic procedures. The majority of operations undertaken relate to wound closure, wound management and neoplasia. In the year 2013-2014, approximately 240,000 patients were admitted to hospitals in England under the care of Plastic Surgery and 945,000 attended the specialities outpatient clinics. Current figures estimate that the plastic and reconstructive surgery workload is increasing and will continue to do so. Moreover, with the increasing incidence of major trauma and cancers (including skin, breast and head and neck) plastic surgeons are facing larger, more complex and challenging defects which require closure. Simplifying the reconstructive process using "off-the-shelf' solutions for a number of soft tissue defects e.g. breast cancer, lower limb trauma, skin cancer, perineal cancer, burns, would alleviate the need for donor sites of tissue which have associated complications. It would allow restoration and remodelling of defects, without the need for life-long immunosuppression. This has the potential to reduce complications and shorten operative times and hospital stays for patients and hence reduce overall costs for the NHS.

- Nation's Health - Allow surgeons to be more aggressive with cancer resection margins and hence cure rates when knowing the possibility of allogenic functional and durable reconstruction of the residual defects. The project, although focuses on cartilage, has some overarching principles such as tissue-specific stem cell use and maturation which can be applied across a variety of tissue type i.e. bone, skin, muscle, fat, solid organs. Principles in stem cell biology can also be used to inform research in other areas of unmet clinical need e.g. Parkinson's disease, coronary artery disease.